Risk Scoring Development Prototype for Accelerated Retail Returns

Ecommerce is growing 18% year on year – but returns from online are growing at a faster rate
than sales. The cost of returns comprises delivery, handling & wasted stock, plus the long
term impact of a poor customer experience. There is also an impact on profit margin, when
goods are out of circulation for the short period when they are onsale at full price.
Clear Returns aims to reduce wastage, cut costs, improve shopper satisfaction & protect
profits by using predictive data to tackle retail returns. The purpose is to cut product returns
by cutting fraud and helping the customer to more easily exchange the item if appropriate and
to reduce the overall number of items being written off or going back to the central
warehouse.
This development of prototype project is to facilitate an accelerated returns and product
exchange process that is driven by the predictive returns risk score Clear Returns developed
during a SMART Scotland Feasibility Project.
The goal is to permit dispatch of exchanged goods to low risk customers prior to the receipt
and processing of the returned item. This takes this synchronicity out of the process, speeding
up stock circulation and improving customer experience. Low risk customers can be
incentivised to return quickly and their packages identified upon return.
Whereas costly fraudulent returners and “wardrobers” are subject to more scrutiny, at both the
sale and returns process, and are suppressed from marketing activity, therefore improving
fraud detection and allowing more focused enforcement of loss prevention policy.